MoonRISE: Re-Imagining Space Environments through an integrated governance approach

The Moon’s environment is entering a period of unprecedented change. Recent and upcoming sample return missions, such as China's Chang'e-6 and India's Chandrayaan-4, are just the beginning, with crewed missions, exploitation of the ice-bearing poles, and a lunar base all in the advanced planning stages. Drilling, human occupation and the creation of long-term infrastructure can be environmentally destructive and require adequate governance. The Outer Space Treaty (OST), the primary regulating framework for space activities, consists of high-level principles and does not define permissible space operations. Without new regulatory mechanisms, irreversible damage to the Moon is predicted. Sites of significance, where scientific, cultural and commercial interests overlap, are targets of different missions and particularly vulnerable.
Discussions about how to protect sites of interest on the Moon are emerging, but these remain fragmented in siloed constituencies. For example, the International Astronomical Union's guidelines on protecting lunar sites of scientific interest focus exclusively on their relevance to radioastronomy. These guidelines are distinct from the Committee on Space Research (COSPAR) Planetary Protection Policy, which ensure that scientific investigations of possible extra-terrestrial life forms are not jeopardised. Concerns about the cultural heritage value of landing sites and debris are discussed in entirely different contexts, while debates about the cultural implications of space activities to communities on Earth are only beginning to emerge. The absence of a shared, interdisciplinary understanding of what harm and protection might look like on the Moon significantly increases the risk of future conflicts.
MoonRISE aims to respond to the current siloing of knowledge to advance debates on harm and protection, and to translate cutting-edge knowledge into best practice for careful and equitable governance. This aim requires the sharing of interdisciplinary knowledge about the cultural, environmental and scientific significance of the Moon within the context of intensified exploration. Enhancing Moon Trek, NASA’s multilayered lunar mapping portal, with maps of sites of interest will enable the convening of different knowledges and ensure that results can travel robustly into policy contexts. MoonRISE’s collaboration with NASA will ground exchanges between disciplinary experts, policy stakeholders, and other relevant groups in a series of interdisciplinary workshops. Moon Trek maps and bespoke artistic maps will be used to explore specific scenarios of human activity on the Moon with a view to both drawing out different understandings of harm and protection, and stress testing different governance mechanisms.
The approach of enabling careful conversations among different actors for different interests to converge towards a shared position is what we call ‘space diplomacy’. This approach is intended to maximise the ‘buy in’ of the different parties to produce the core outputs of MoonRISE: 1) a multilayered digital map of sites of scientific and cultural interest on the Moon; 2) a programme of engagement of interested publics, space actors and policymakers and 3) principles and guidelines on best practice in lunar governance. The guidelines seek to have impact on emerging negotiations at the UN Committee for Peaceful Uses of Outer Space because the project will directly engage with delegations through bespoke events and produce outputs for UK representatives. The conceptual innovation will spearhead a new field of studies that re-imagines outer space through an integrated, interdisciplinary lens. Like the Earthrise photo shaped consciousness of environmental change on Earth, MoonRISE will give rise to urgent new perspectives on the protection of lunar environments.